How cells build the instestine

Organs generate their own shapes during embryonic development through the production and precise placement of cells. The intestine, uniquely, takes the shape of a long tube, crucial for nutrient absorption by ensuring that a high surface area is attained before birth. If this process fails then poor early life growth, with lifelong consequences, results. This project will employ newly available technologies to uncover how the intestine grows as a tube with multitudes of projecting villi, with implications for human and animal health, animal productivity, and delivering a deep understanding of embryonic organ development.

The project will use state of the art live cell imaging and cell transplantation techniques, gene editing, and single cell RNA sequencing to build a model for understanding and controlling the development of the intestine. The work will be done using chicken embryos at very early developmental stages, taking advantage of new genetically altered lines generated at the Roslin Institute that allow unprecedented views of cells and their behaviours within developing tissues. Introduction of cells with specific genetic modifications into developing embryos will be used to understand how cell-to-cell signalling and cell-to-matrix adhesion govern the formation of the intestine and other organs.

Training in microscopy & fluorescent time-lapse imaging, cell & organ culture, gene editing using CRISPR/Cas9, and analysis of single cell sequencing will provide the successful candidate with opportunities for an academic career in genetics, developmental or cell biology, or in industry.